Real Time Health Alerts Digital Signs

Our innovation is to leverage our existing real-time _Digital Sign_ technology to connect people, places and communities to the real-time health data that surrounds them.

Our innovation will support the UK Governments response to COVID 19 by encouraging behavioural changes 'on-the-fly'.

We propose to re-engineer a SaaS platform we developed for Transport for London to collate/aggregate micro-data from health sources, merge it with mapping and other data and deliver it as elegant real-time, hyper-local 'Digital Signs' for display on any connected totem, kiosk or screen, UK-Wide.